University of Strathclyde and Cokebusters Limited KTP 23_24 R4

To implement the necessary software and/or firmware to streamline analysis procedure and integrate autonomous data interpretation of the Ultrasonic smart inspection 'pigs' in the field.